Base Metal Catalysis for the Mild Production of Carbocation-like Intermediates

The role of organic synthesis in modern society is undeniable, with various industries relying on synthetic pathways to create natural and designed molecules, improving our everyday lives. In the realm of drug discovery, the development of new and efficient reaction methods is essential for producing therapeutics with high efficacy and minimal side effects. Overcoming challenges related to selectivity, efficiency, and sustainability is critical for these new synthetic techniques to have a significant impact.

One promising avenue of research involves the mild generation of reactive intermediates, such as radicals and carbocations, to facilitate the construction of new molecular structures. These intermediates have the unique ability to make compounds that are not easily accessible by other synthetic routes. However, their application in synthetic strategies has been limited by the lack of precise control over chemo- and stereoselectivity, as well as the harsh conditions often required for their generation.

In this research project, we aim to address these limitations by developing a sustainable method for the controlled generation of carbocation-like intermediates under mild conditions. An integral part of this approach is the utilisation of cobalt catalysis, which is not only effective but also more sustainable than using precious metal catalysts. Through these innovative reactions, our project seeks to expand the repertoire of accessible molecules, enabling the creation of diverse compounds with applications across various industries.